Development of a full scale prototype of an Advanced Thermal Processing (ATP) unit

Rotawave plans to build a unique process for the decontamination of hydrocarbons. In
particular, the unit will be employed to process "drill cuttings" from the oil and gas industries.